Time-dependent CP violation measurement with B Dpi decays and development of simulation software for the Mighty Tracker (LHCb Upgrade II)

The student will perform a time-dependent CP violation measurement with B0-->D- pi+ decays. The focus of the student will be on the flavour tagging for this mode, followed by the measurement and the evaluation of the systematic uncertainties. In order to successfully study the the CP violating properties of the B0 meson, in the D- pi+ decay channel, the flavour of the meson at the time of its production
must be known. In order to determine this information the particles produced in association with this meson can be studied. Algorithms which aim to make determinations use a variety of tools such as BDTs and NNs to identify key markers, such as the charge of leptons produced on the opposite side of the beam or pions produced on the same side. These algorithms then provide an initial tagging decision and a mistag probability which must then be calibrated using control samples.
Upgrade II Mighty Tracker Digitisation Monitoring
A vital step in the development of a new detector is its simulation. Accurate and robust simulation allows for good predictions of the physics performance and possible changes that need to be made. Part of the complete simulation is the digitisation step. This step takes raw simulation data from the generation phase of the simulation and transforms it into what would be possibly be output from the real detector. In order to assess the output of this phase of the simulation the information must be translated into a more understandable format such as histograms. This is the goal of the digitisation monitors.